Building Baselines for Terrestrial Biodiversity: calibration and testing of eDNA for the biodiversity of temperate rainforest

Enviromental-DNA (eDNA) methods are designed to confirm the presence of species in samples by detection of DNA alone, without the rate-limiting step of direct visual identification by experts in traditional biodiversity monitoring. Multi-species bulk sample metabarcoding eDNA approaches are currently revolutionising biomonitoring, proposed as a real-time, cost-effective platform.

However, challenges arise from the introduction and widespread adoption of eDNA, especially when applied to highly diverse and functionally important but relatively poorly understood organism groups. First, a large proportion of barcode sequences in reference databases represent 'dark taxa', or sequences representing unknown species, either described but not sequenced or as yet unknown.

Second, comparison and calibration of eDNA results to those of traditional monitoring are mostly lacking. Since traditional biodiversity monitoring has informed threat assessments and policy responses ranging from the International Union for the Conservation of Nature to the UK State of Nature Report, a calibration with eDNA is urgently required for harmonisation of past and future biodiversity knowledge. This is particularly relevant now, given the ambitious plans of international consortia such as Biodiversity Genomics Europe to establish planetary biomonitoring using metabarcoding approaches. Third, the sensitivity of eDNA for detecting biodiversity response to environmental pressures and ecosystem change remains questionable and is yet to be firmly tested.

This project includes two phases. First, literature review will address the complementarity of traditional biodiversity survey and eDNA biomonitoring, considering issues such as access to infrastructure, time and cost requirements, available expertise, etc. The aim is to develop a richer understanding of the interaction between traditional and eDNA approaches, with particular reference to dark taxa.

Second, field, lab work and bioinformatics will be conducted for a direct comparison between traditional monitoring and eDNA biomonitoring. As a test-case, data will be sampled using both approaches from chronosequences at different stages of conservation recovery. The focus will be detection of lichen epiphytes - representative of a highly diverse and functionally important but relatively poorly understood organism group - in temperate rainforest.

Rainforest sites in the UK planted with non-native conifers (Plantations on Native Woodland Sites) are now undergoing restoration to their native condition. The project will track this pathway of restoration, measuring the biodiversity outcomes and generating a calibration between traditional and eDNA approaches. Results are relevant to future investment in woodland restoration within the temperate rainforest zone, and upscaling surveillance and monitoring across the wider estate of our CASE partner, Forestry and Land Scotland.